Concept Evaluation of a Cellular-Digital Phenotypic Diagnostic PCR Platform

Digital technology has transformed the IT, communications, entertainment industries and social media and continues to make impressive inroads in medical diagnostics. We have conceived of a novel digital technique applied to the analysis of human blood in order to detect cancer at an earlier stage and to allow doctors to take better infomred, appropriate actions for the benefit of the patient, based on a knowlede of the stage of disease and prognosis gleaned from a non-invasive 'liquid biopsy'. Like other digital technologies it promises a superior signal-to-noise ratio than previous tests - making cancer signatures easier to detect while reducing the chances of a false positive due to 'noise' in the system. We have designed the new system from the 'ground up' to be simpler than existing tests in the hope of making such tests more widely avaialable, in due course, to the general public.